Investigating the function of the BCL-3/Beta-catenin complex in promoting intestinal tumorigenesis and acquisition of therapeutic resistance.

To decrease bowel cancer incidence and improve survival, we need to understand the mechanisms that drive tumorigenesis and how they impact response to conventional therapies. BCL-3 (increased by environmental cues such as inflammation) is an important oncogenic player in solid tumours, although its mechanism of action remains unclear. Based on exciting novel observations, we propose that BCL-3 acts as a driver of the stem-cell like phenotype in colorectal tumour cells, promoting tumour progression and therapeutic resistance. As recent reports highlight the limitations of directly targeting cancer stem cells, we believe that identifying and targeting drivers of stem cell plasticity have significant potential as new therapeutic targets.

Colorectal cancer remains the third most common cancer in the UK with a five-year survival rate of 57% (2013). Surgical resection of early stage disease remains the only curative therapy, chemotherapy is used to treat advanced disease, but sadly most patients will relapse. It is crucial that we better understand the early stages of colorectal tumorigenesis so that we can develop strategies that stop tumour progression, hence increasing the potential for curative surgery as well as reducing cancer incidence. Importantly, mechanisms that support tumour progression may also cause advanced colorectal cancers to become resistant to current chemotherapeutic regimens.

Deregulation of Wnt signalling is recognised as the key initiating event in colorectal cancer; activation of Wnt/beta-catenin signalling leads to the formation of benign polyps or adenomas, which can progress to become full carcinomas. Recent studies in stem cell biology have begun to identify the mechanisms underpinning the expansion of the mutant stem cells that contribute to the earliest stages of colorectal tumour development, and which may represent novel targets for therapeutic intervention. An example is the NF-kappaB pathway which has been shown to enhance Wnt activation, and induce de-differentiation causing non-stem cells to acquire tumour-initiating capacity. However, targeting NF-kappaB signalling remains challenging because of its role in many physiological processes (including innate and adaptive immune responses) and a more focused approach is required. It is therefore of significant interest we discovered that BCL-3 (a key regulator of NF-kappaB signalling) increases the transcriptional activity of beta-catenin in APC mutant cells, promoting the survival and stem-like potential of the colorectal tumour cells in vitro and tumour growth in vivo.

Our research plan is designed to understand the role of BCL-3 in colorectal carcinogenesis and how this knowledge can be best used for the management of this disease. We will use mouse models to determine whether targeting BCL-3 inhibits intestinal tumorigenesis; this approach allows us to address the role of BCL-3 expression in colitis vs sporadic colorectal cancer. We will investigate the mechanism by which BCL-3 promotes the outgrowth of cells with deregulated Wnt/beta-catenin signalling and identify novel transcriptional targets for the BCL-3/beta-catenin complex. Finally using a combined cell biology and epidemiology approach, we will determine whether the BCL-3/beta-catenin targets identified are related to colorectal cancer risk and/or response to conventional therapy.

This proposal will bring important new knowledge of the early biology of colorectal tumorigenesis. It will establish the role of the BCL-3 in promoting the earliest events in colorectal tumorigenesis; identifying the BCL-3/beta-catenin complex as potential marker of and target for prevention in colorectal tumorigenesis. In addition, it will identify novel targets to improve therapeutic efficacy in colorectal cancer and given the significance of Wnt/beta-catenin and BCL-3/NF-kappaB signalling in tumorigenesis, could have wider implications for other prevalent cancers.

Technical abstract
Colorectal cancers are thought to arise from stem (or stem-like) cells that gain a competitive advantage over their neighbours via deregulation of Wnt signalling, most commonly through inactivating mutations in APC. Important studies have begun to identify the mechanisms underpinning the expansion of the APC mutant stem cells that contribute to the earliest stages of colorectal tumour development. Mechanisms that support tumour progression may also contribute to the refractory nature of advanced colorectal cancer to chemotherapy.

This proposal is based on our novel observation that BCL-3 (a key regulator of NF-kappaB signalling) enhances deregulated beta-catenin activity: we propose that increased BCL-3 expression in colorectal epithelial cells, through promoting beta-catenin transcriptional activity, will drive cells towards a more stem cell-like phenotype enhancing tumour progression, de-differentiation and therapeutic resistance. This suggests that targeting BCL-3 could be important for cancer prevention and/or inhibition of tumour progression, as well as improving therapeutic efficacy.

This research proposal uses cross-comparison of data from mouse and human tumour models with state-of-the-art epidemiology to:
1. Determine whether targeting BCL-3 inhibits intestinal tumorigenesis.
2. Investigate the mechanism by which BCL-3 promotes the outgrowth of APC mutant cells and identify novel transcriptional targets for the BCL-3/beta-catenin complex.
3. Determine whether the BCL-3/beta-catenin targets are related to colorectal cancer risk and/or response to conventional therapy.

This proposal will establish the role of the BCL-3 in promoting the earliest events in colorectal tumorigenesis; identifying the BCL-3/beta-catenin complex as potential marker of and target for prevention in colorectal tumorigenesis. In addition, it will identify novel targets to improve therapeutic efficacy and inhibit disease relapse in colorectal cancer.

Potential impact
This project is comprised of basic science exploring fundamental processes in tumorigenesis; this proposal will bring important new knowledge of the early biology of colorectal tumorigenesis and has potential to have considerable impact. One outcome will be the identification of novel targets to improve therapeutic efficacy and inhibit disease relapse in colorectal cancer. Initially, data generated will be used to support future clinical trials to identify those who will most benefit from pre-operative chemo-radiotherapy in rectal cancer. In the future, this understanding will allow us to improve the way we use conventional therapies to treat cancers. Given the significance of Wnt/Beta-catenin and BCL-3/ NF-kappaB signalling in tumorigenesis, the findings could have wider implications for a number of important cancers including prostate and breast cancer. Therefore in the longer term this project could result in broad and enduring benefits for quality of life in society, and potentially animal welfare. The project will also promote pedagogy and public engagement with science.

Direct beneficiaries of the research project.
Basic research scientists / Clinical cancer researchers: The immediate beneficiaries will be academic researchers. As outlined above, this project explores fundamental mechanisms and will therefore illuminate diverse areas within the academic research community. We will further develop both in vivo and in vitro models of colorectal cancer which will be made available to the research community. The use of experimentally tractable organoids affords rapid determination for mechanistic studies. Mouse organoids can be derived from any of the animal models; mouse organoids and human spheroids can be stored indefinitely and will be shared with other laboratories, reducing the future need to use animals. These 3D cell models can be adapted for high-throughput screening, important for future drug repurposing for prevention and treatment of cancer.

The combined world leading expertise in in vitro human pre-cancer models (Williams), mouse models (Sansom) and epidemiology (Relton) offer excellence in training for the research staff appointed to this project. The project will also benefit undergraduate and postgraduate students, especially those on the doctoral training programmes (DTP) hosted in Bristol, again ensuring enhancement of future careers and continuing social and economic impact. The experience obtained by the postdoctoral fellows will be equally applicable to a career in academia, industry, and other science-related endeavours. The skills gained by previous members of the laboratories have gone on to fill diverse roles in the UK economy.

Biomedical Industry: A major goal of our project is to identify novel targets/agents for preventing tumour progression which may also be relevant as adjuvants to therapy for colorectal cancer. Researchers within the pharmaceutical and health-related private sector will benefit in the longer term because the new information derived from this study, which will provide new insight for therapeutic development. The University Research Enterprise and Development services will facilitate in developing discussions with key industrial partners.

Patients: The power of this combined approach (in vitro and in vivo models with validation in patient samples and population based approaches) is to accelerate the future translation of this work for patient benefit. In the longer term it is intended that this work will lead to novel adjuvants to improve efficacy of existing therapies and hence prognosis for patient with advanced colorectal cancer. A possible future application of this work could be developing novel biomarkers for use in early diagnosis and for stratified prevention in populations at increased risk of developing colorectal cancer.